A STUDY ON THE APPLICATIONS OF ARTIFICIAL INTELLIGENCE IN INDUSTRIAL METAL DETECTORS

Industrial metal detectors are important parts of the supply chain in the food and pharmaceutical industries. They are designed to automatically detect metal contaminants on fast moving conveyors. Modern metal detectors used a pair of "balanced coils" alongside a transmit coil. When no metal is present, the two receive coils are in balance and output a net signal of zero. When metal is near, the balance is disrupted and the output signal changes. This method is incredibly sensitive even to small metal parts. However, the food or drug itself can also disrupt the balance. This is known in the industry as the "product effect". A big challenge is trying to distinguish a genuine metal contaminant against the backdrop of the product effect.

Modern, state-of-the-art metal detectors use calibration and signal processing techniques to try to eliminate the product effect, but the system is not perfect and trade-offs have to be made. For example, the sensitivity of the system is often dropped to account for the product effect.

This project is an extension to the AI feasibility study, which was recently completed. In that preliminary study, we discovered that machine learning techniques out-perform the conventional algorithm. They were shown to give a higher sensitivity (so a smaller piece of metal can be detected) and better reliability (so false negatives or false positives are less common). This uptick in performance could lead to better performing metal detectors, smoother supply chains and safer food and pharmaceuticals.

In our extension, we plan to build an enhanced testbed to enhance both the quantity and quality of training data we can collect from the metal detection process. This will lead to better classification models. To do this, we will build a "digital twin" of the commercial metal detector. This will replicate in hardware and software the inner functioning of the detector. It will allow us gather training data faster and also run our candidate machine learning models in real-time.

Our team is made up of experts in signal processing, AI, magnetics and metal detection. We have a strong track record of innovation and a history of successful collaborations, including a Knowledge Transfer Partnership (KTP) to design a digital metal detector, and a coil redesign project.